Determining the phase difference between dimuon resonant and non resonant B0->K*0mumu amplitudes

Recent measurements of the angular distribution of B0->K*0mumu decays at LHCb exhibit a tension with Standard Model predictions
at the level of >3 standard deviations. This tension could arise either from a new heavy vector particle or from unexpectedly large
hadronic effects. By measuring the phase difference between the B0->K*0mumu penguin amplitudes and the amplitude of B0->K0*Jpsi(mumu)
and other resonant amplitudes, we can measure the size of these potential hadronic contributions, thus confirming or
refuting the existence of physics beyond the SM.